AQUASoS: an integrative scalable interdisciplinary approach for climate resilient sustainable SE Asian aquaculture

Rivers, seas, and deltas are particularly vulnerable to rising water temperatures, salinization, pollution, and changes in sediment flow due to natural and anthropogenic environmental change. These changes disrupt ecosystems, reduce biodiversity, and threaten food and water security, disproportionately impacting developing nations. We have chosen the Mekong Delta (MKD) in Vietnam to develop our framework approach due to its relevance to the wider SE Asia region aquaculture development for a number of reasons including; 1) scale with more than 80% of national production @ 5 million tonnes, growing at 3.3% pa and a value over $8.9billion, 2) multi-species production and 3) complex one health landscape driving anti-microbial resistance (AMR). Adding to the complexity of developing sustainable aquatic food systems in the MKD is the increasing burden of infectious diseases. Indeed, infectious diseases in Asian and global aquaculture are a major continuous threat to sustainable production representing a ‘wicked problem’.
Ongoing research at the University of Stirling coupling pioneering Earth observation technology into a Digital Observatory at the river-to-sea systems scale will be harnessed to build the Aqua System of Systems (AquaSoS). AquaSoS will be designed to address the above ‘wicked problem’. Our inter-disciplinary approach will brings together digital information on the component parts of this complex system to understand the current and projected interactions and influences. We will deliver suite of products and solutions for developing sustainable aquaculture that truly embeds consideration for natural resources (and protection thereof) and the peoples who's lives depend on aquaculture. This will provide a framework to tackle this ‘wicked problem’ across the SE Asia region and indeed globally. A critical component of our approach is the integration of both existing data and future data generation from multiple sources (metagenomics, biodiversity indices, in-situ sensors, satellite etc) into a scalable data formats into a one-stop-shop of information (SoS) accessible to stake holders including, policy and decision makers, scientists and industry to resolve the conflicts between environmental responsibilities and sustainable aquaculture practise and development.
AquaSOS brings together a world-leading researcher consortium incorporating critical elements of Earth observation, biodiversity understanding, and one health approaches directly linked to cutting edge health biotechnologies. This is further supported by a network of international experts, with emphasis upon the SE Asian region that is global aquaculture’s powerhouse of production. AquaSoS team members furthermore actively engage with many relevant industry, government and policy bodies, both nationally and internationally, and with public engagement fora, that will provide effective conduits for ensuring the science and solutions developed are communicated effectively and widely to support knowledge sharing and action. Our consortium will use this project to further build upon a ‘SE Asia Woman in Science Research Network’ that promotes and recognises leading women scientists and takes their leadership to build capacity and legacy by providing research collaboration opportunities and career advancement.